Hydrogen As A Future Sustainable Fuel Source In An Internal Combustion

Global vehicle and engine manufactures are under ever increasing pressure to produce a net zero carbon dioxide (CO2) solution for the transport industry due to legislation and climate implications. Battery electric vehicles (BEV) are becoming more abundant in today's market which is a great solution to lower tailpipe CO2 and emissions. However, battery technology has limitations for some applications, where a repeating high energy output and high operational duty cycles are required. Hydrogen (H2) is emerging as a viable future alternative fuel source for the currently well understood internal combustion engines (ICE), providing the H2 is produced from a renewable zero CO2 source. This "green" H2 can be viewed as a sustainable future fuel source.